Development of an Intuitive, AI-Driven System Supporting Employees Working from Home to improve their Well-Being and to Work as Effectively and Efficiently as Possible

Founded by Michal Wisniewski and Dan Sodergren FLOCK is a UK-based SME that intends to take advantage of the opportunity offered by remote working due to the current pandemic. Offering backgrounds in entrepreneurship and academic research, the founders of this project intend to generate a unique AI development coach that could allow remote teams to work together more efficiently by helping align core values, resulting in increased employee engagement and retention. In addition to remote teams, this innovation should further address mental wellbeing issues posed by COVID-19, and generate a year-5 post-project revenue of £18M.